Pick & Mix: A mobility service for 16-25 year olds that outshine the car

‘Pick&Mix’ will be a mobility service for 16-25 year olds created by young people, for young people. It will be

designed by a team of volunteers selected from the 620,000 members of Young Scot (the Scottish youth

information & citizenship charity) in collaboration with designers, user experience experts, technology services

companies, behavioural experts and the public sector. Pick&Mix will reduce the need or desire for car

ownership. Imagine a 19 year old using the Pick&Mix app, ‘Mobility Insight Tool’ or webchat and being shown

how integrated options (e.g. car club + bus + walk) are perfect for his lifestyle. His Young Scot card becomes his

bus pass, car club token and reward card. Multi-modal, end-to-end journeys will thus be enabled and enhanced

within this 24-month project. The design and functions of the service will be guided by the young participants

to ensure it fits with the true needs of users. The project has the potential for a strong commercial return and

options will be developed to deliver a sustainable business model. The project will model the potential impacts

of the service and explore the opportunities for creating similar services targeted at alternative user segments.